Synthetic Portabolomics: Leading the way at the crossroads of the Digital and the Bio Economies

Synthetic biology involves the design and development of novel, useful biological systems, or the redesign of those systems that exist already. This approach promises to be of major value to society. Potential applications include the production of high-value materials, such as fine chemicals and pharmaceuticals, bio-remediation, sustainable energy, medical diagnostics, and agriculture.

In Synthetic Biology novel biological genetic circuits are developed using engineering principles in order to add the new properties to a given organism - called a host or chassis. The type of chassis used will vary according to the application and the circuit. For example, for food and agriculture it is highly desirable to use organisms that have been shown to be safe for human consumption. However, currently, most circuits are designed for, and tested in, a single organism such as the commonly used bacterium Escherichia coli. Moving these circuits to another organism requires the circuit to be re-engineered and retested in the new organism, a process which is very time consuming and costly. This process of 'refactoring' slows down research and costs industry a huge amount of time, effort and money.

A major problem is that the connections between the designed genetic circuit and the chassis organism are specific to a given species of chassis. So the genetic circuit ends up being redesigned to meet the new connections required for a different species. In our project we will standardise the connection between a given genetic circuit and the chassis organism. We will develop a set of academically and industrially useful organisms where the plug-in points for the genetic circuit will be the same for each of our organisms, allowing the genetic circuit to be moved from one organism to another with changes. We refer to this standardised plug-in system as a 'bio-adaptor'.

This programme grant will initiate a new field in Synthetic Biology, called 'Portabolomics'. This is a highly novel approach that has not been achieved by any other groups to-date. The key to the success of the project is to understand the networks of molecular processes that occur in a cell, since it is these networks that will need to be modified to make the bio-adaptor. We will apply a range of the state-of-the-art computing approaches to this task including many techniques from Computing Science, including network analysis, formal methods and data mining, for which our group has a wide range of world-leading expertise.

The results of the Portabolomics project will not only be a new system of major value to UK synthetic biology research and industry, but will enhance the field of computing science as new computational techniques will need to be developed to achieve our goals.

Potential impact
Synthetic Biology promises to substantially contribute to the UK economy and society. The Chancellor of the Exchequer G. Osborne estimated that the "global synthetic biology market is predicted to grow to £11 billion by 2016". The potential benefits of this rapidly growing field are detailed in a number of key documents including the UK Synthetic Biology Roadmap and the Royal Society Engineering report.

The Portabolomics project, once in place, will try to ensure the widest possible economic and societal impact from the research and resources it will generate. Since we are generating a new field for the synthetic biology community, a large amount of impact will fall into the domain of academic beneficiaries and is discussed above.

However, the key outputs emerging from the project will impact on industry directly. The new Portabolomics enabled chassis, our Portabolomics design specifications and standards, and our software systems will have the most immediate impact on industry. The translation of these outputs will be carried out initially with our industrial partners but will be widened through interactions with other organisations such as SynCiTE and CPI (see pathways to impact section). The biological outputs of the project will be of direct value to these partners as described in the main document (see Strand 2 of Pathways to Impact).

The novel computational approaches to the analysis of complex systems we develop will result in novel approaches for the computational design of synthetic biological systems that will be of clear commercial value in related fields such as neuroscience. Furthermore, this project will develop a wide range of novel research outputs in the fields of computing science. These outputs will be generically applicable, not only in the computing industry but in any other fields requiring advanced data mining strategies for Big Data and network approaches, such as distributed computing and network technology.

More widely, the work of this project in closing key gaps in our knowledge of bacterial processes at the molecular level will impact directly on the process of Synthetic Biology. In turn, this impact on how Synthetic Biology is done will open up new avenues for product development and the application of Synthetic Biology in a wide range of industrial domains. Moreover, the outputs of the project will enhance the capacity of Synthetic Biology to meet the next generation of challenges in a much wider range of fields such as those outlined in the UK Synthetic Biology roadmap.

The project will also have a strong impact on the general public. Our proposed SynBioSmith Sandbox (see Pathways to Impact, strand 5) will allow the general public to carry out synthetic biology experiments without needing to be present in a laboratory. This system will provide enthusiasts such as the DIY Bio movement with an enhanced understanding of the methodology behind synthetic biology and provide access to equipment in a safe and controlled environment. Our vision is to allow the general public to carry out Synthetic Biology over the Internet in a controlled and well-regulated manner making simple Synthetic Biology accessible to everyone. Further impact on the general public will be mediated by the Responsible Innovation section of our project (see strand 1 of the Pathways to Impact), and will allow social scientists will be able to reach out to a broad range of stake holders (scientists, industrialist, NGO, Government and the public).